Taking the social model of disability seriously: the metaphysics of disability and why it matters

The distinction between 'impairment' and 'disability' forms the project's starting point. For the social model of disability, the social dimension falls on the 'disability' side, while the 'impairment' side deals with 'natural' facts about dysfunction, disrepair, or limitation. The candidate sees that the category of 'impairment' itself admits of further analysis, and will investigate various issues in social ontology, theory-building, and conceptual engineering in order to attain satisfactory answers. The project is admirably alive to the complicated theoretical tasks waiting beneath the rhetorical surfaces, and the candidate shows highly lucid instincts in mapping out how this territory should be negotiated.